Explaining economic growth and structural transformation in Kenya: a political settlements and deals approach

There has been an increasing acceptance since the late-2000s that economic processes in developing countries are closely shaped by political dynamics. Initially, attempts by academics and policymakers to understand the role of politics in determining economic outcomes were confined to thinking about what institutions were required for growth. More recently, research has argued it is not institutions per se that determine such outcomes, but the underlying power relations that shape their performance. These claims are even starting to be recognised by major donors like DFID and the World Bank, the latter in its 2017 World Development report.

The aim of this fellowship is to further these debates on the politics of development. To do so, the researcher will draw on his PhD thesis, which contained an innovative framework for understanding the political drivers of economic development in developing countries, applied to the case of Kenya. Utilising a mixed methods approach combining quantitative analysis, archival research and 128 interviews with politicians, state officials and businesses, the researcher constructed a more convincing account of Kenya's economic trajectory than that offered by the literature to date, as well as new accounts for the development of five key industries (horticulture, garments, banking, telecommunications, oil). The researcher will now make use of the resources and support offered by this fellowship to maximise the academic and non-academic impact of his research.

A central focus of activities will be at least three articles for submission to high impact journals. These will explore the political dynamics that have shaped Kenya's horticulture, banking and oil industries, building on two papers the researcher has respectively already published and got under review in African Affairs and World Development, top ranking journals by impact factor, on Kenya's garments and mobile money industries.

The researcher will visit John Hopkins University in Washington DC, where he has been invited to present his research by Peter Lewis, the Africa Program Director in its prestigious School of Advanced International Studies. Not only will this increase the academic impact of the researcher's PhD thesis, but it will allow him to network with academics working in similar areas and identify collaborative opportunities. While in the US, the researcher will make use of his mentor's contacts at USAID, World Bank, Carnegie Institute and Centre for Global Development, all of which are also based in Washington, to present to relevant policy audiences.

The researcher will also visit the Deutsches Institut für Entwicklungspolitik (DIE, German Development Institute), where he has an open invite to present from Tilman Altenburg, the head of DIE's Sustainable Econmic and Social Development department, who is keen to integrate more political analysis into DIE's programming. This offers a significant opportunity to increase the policy impact of the researcher's PhD thesis, given DIE is one of the most influential development agencies in the world.

A third trip will be undertaken to Kenya to disseminate research findings to, and exchange knowledge with, various academic and non academic audiences. These will include events at academic institutions like Nairobi University and British Institute for Eastern Africa as well as influential business associations like the Kenya Association of Manufacturers, Kenya Bankers Association and Fresh Produce Exporters Assocation, all of whom have expressed an interest in hearing the researcher's findings.

Finally, whenever in the UK, the researcher will engage with academic and non-academic audiences there. The researcher will attend prestigious academic conferences and workshops and engage with policy-oriented audiences at DFID, Overseas Development Institute, Chatham House, and the Africa/Kenya all-party parliamentary groups, where his mentor has strong connections.